Security Voucher July 2014

Taylor James offers a complete range of integrated production services to create quality visuals for print, TV and interactive media. Renowned for our creative and technical expertise, our studios work with global brands and advertising agencies.